Caught in the act: precision tools to unravel and diagnose glycoprotein misfolding

Reporters of cellular glycosylation: Engineering N-acetylglucosaminyl (GlcNAc) transferases
- One of the major types of protein glycosylation, Asn(N)-linked glycosylation, undergoes extensive maturation in the secretory pathway in an assembly line principle. Crucial bifurcation points in glycan maturation are generated through introduction of GlcNAc at defined positions (https://www.ncbi.nlm.nih.gov/books/NBK453020/).
- Dysfunctional N-glycosylation is a major cause of rare congenital disorders of glycosylation (CDGs) that are often complex and present with severe developmental/neurological symptoms.
- We have the capacity to bump-and-hole engineer the GlcNAc transferases MGAT1, MGAT2 and MGAT5 to accept bioorthogonally labeled, bumped nucleotide-sugar substrates (https://doi.org/10.1016/j.cbpa.2020.09.001) to allow identification of CDG-relevant substrates and create reporter systems for glycoprotein maturation at different stages of the secretory pathway.
- Objectives:
o Engineering MGAT1, MGAT2 and/or MGAT5 to accept bumped versions of the substrate UDP-GlcNAc.
o Synthesis of bumped UDP-sugars using chemoenzymatic synthesis.
o Cellular delivery of the substrate, click/enrichment/proteomics of model glycoproteins to benchmark the approach.
o Application to profile protein trafficking by imaging (e.g. through bioorthogonal ligation with cell-permeable turn-on fluorophores).
o Establishment of a toolbox to probe protein maturation/recycling and shed light on CDGs, e.g. by

Potential impact
Addressing UK skills demand: The most important impact of the CDT will be to train a new generation of Chemical Biology PhD graduates (~80) to be future leaders of enterprise, molecular technology innovation and translation for academia and industry. They will be able to embrace the life science's industrialisation thereby filling a vital skills gap in UK industry. These students will be able to bridge the divide between academia/industry and development/application across the physical/mathematical sciences and life sciences, as well as the human-machine interfaces. The technology programme of the CDT will empower our students as serial inventors, not reliant on commercial solutions.
CDT Network-Communication & Engagement: The CDT will shape the landscape by bringing together >160 research groups with leading players from industry, government, tech accelerators, SMEs and CDT affiliates. The CDT is pioneering new collaboration models, from co-located prototyping warehouses through to hackathons-these will redefine industry-academic collaborations and drive technology transfer.
UK plc: The technologies generated by the CDT will produce IP with potential for direct commercial exploitation and will also provide valuable information for healthcare and industry. They will redefine the state of the art with respect to the ability to make, measure, model and manipulate molecular interactions in biological systems across multiple length scales. Coupled with industry 4.0 approaches this will reduce the massive, spiralling cost of product development pipelines. These advances will help establish the molecular engineering rules underlying challenging scientific problems in the life sciences that are currently intractable. The technology advances and the corresponding insight in biology generated will be exploitable in industrial and medical applications, resulting in enhanced capabilities for end-users in biological research, biomarker discovery, diagnostics and drug discovery.
These advances will make a significant contribution to innovation in UK industry, with a 5-10 year timeframe for commercial realisation. e.g. These tools will facilitate the identification of illness in its early stages, minimising permanent damage (10 yrs) and reducing associated healthcare costs. In the context of drug discovery, the ability to fuse the power of AI with molecular technologies that provide insight into the molecular mechanisms of disease, target and biomarker validation and testing for side effects of candidates will radically transform productivity (5-10 yrs). Developments in automation and rapid prototyping will reduce the barrier to entry for new start-ups and turn biology into an information technology driven by data, computation and high-throughput robotics. Technologies such as integrated single cell analysis and label free molecular tracking will be exploitable for clinical diagnostics and drug discovery on shorter time scales (ca.3-5 yrs).
Entrepreneurship & Exploitation: Embedded within the CDT, the DISRUPT tech-accelerator programme will drive and support the creation of a new wave of student-led spin-out vehicles based on student-owned IP.
Wider Community: The outreach, responsible research and communication skill-set of our graduates will strengthen end-user engagement outside their PhD research fields and with the general public. Many technologies developed in the CDT will address societal challenges, and thus will generate significant public interest. Through new initiatives such as the Makerspace the CDT will spearhead new citizen science approaches where the public engage directly in CDT led research by taking part in e.g hackathons. Students will also engage with a wide spectrum of stakeholders, including policy makers, regulatory bodies and end-users. e.g. the Molecular Quarter will ensure the CDT can promote new regulatory frameworks that will promote quick customer and patient access to CDT led breakthroughs.